SwiftCare - INFORMATION SYSTEMS for HEALTH & WORK

Time-off work due to sickness, informal care giving, and health-related productivity losses are estimated to cost a staggering £100billion annually (Public Health England 2020). Poor mental health costs UK employers up to £45billion/year (Deloitte 2020). Our healthcare systems are stretched, and many people are left waiting for months or years for non-urgent healthcare consultations. NHS Trusts are pleading for help, exhausted by heavy demand and unable to clear backlogs due to severe staff shortages (The Guardian Apr 2022).

The hybrid office model, blending work and home environments, is increasingly popular, particularly among digital nomads who embrace remote work. The evolving work landscape makes traditional, proximity-dependent interactions with occupational health technicians for personalised healthcare less convenient. For most adults, a significant portion of their waking daily life is spent at work, presenting employers with an opportunity to influence their employees' physical, mental, social, and spiritual health with appropriate occupational health.

The pandemic has changed people's perceptions on how to access healthcare, with social inequalities and mental health issues on the rise and the continued drive to go mobile (GP's arranging calls over in-person consultations for non-priority cases), more people are using digital alternatives to access healthcare and this experience is becoming the 'new normal'.

Kinseed is collaborating with specialist care providers (NHS acute transport teams, Cordell Health - an occupational health social enterprise, and other small companies), and together we are making the transition to the 'new normal' easier. By putting the power in the hands of the people to access real-time personalised healthcare, and affordable enough for care providers to implement, it is an important change for all. The 'new normal' in healthcare ensures no one gets left behind, access is easy (face2face, online, remotely) and providers are empowered to swiftly offer specialised services (real-time clinical assessment, joined-up referrals, and improved patient flow). We are collaborating to maximise the use of innovative and modern technologies to improve the health of our nation. Together we are tackling health inequalities, adding value, and reducing impact of travel on the environment. For example, on average, Cordell Health technicians travel around 22,000 miles per year to deliver health programmes. It is estimated, that the 'new normal 'will negate up to 75% of that travel time, equating to a reduction of almost 6,000kg carbon emissions from reduced travel alone.